A Blockchain Platform for Design Collaboration

The feasibility demonstrator of the Forge platform created by this project, proves the concept of a blockchain-enabled collaboration tool for the creative industry. Designed to promote collaboration between individuals and startups that have great product ideas, and freelance design specialists.

The world's best industrial, automotive and product designers can be found via the future platform and invited to contribute to projects in exchange for equity in an idea, or conventional payment. It can also serve as a one stop freelancer management tool for small businesses to reduce recruitment, on boarding and staff turnover costs.

Simple working agreements and contracts between parties would be set up in the blockchain to provide complete trust and security, as well as the tracking of IP and other related information; and proven project templates made available, to give each user the confidence to define their deliverables and manage their project in a timely, effective way.

The Forge platform seeks to prove sound investable projects can be set up without industry experience, democratizing access to the best design capability.